Quantum Enhanced Sensing of Trace Compounds in Sealed Containers

In collaboration with the University of Oxford, VeriVin is exploring the usefulness of Quantum-Enhanced Sensing Techniques to investigate the chemical decomposition of complex liquids in sealed containers. The anticipated technique is a-priory non-invasive and is expected to be sensitive at the single-molecule level. As a first commercial application, the partners plan to develop a method and eventually a stand-alone device that is capable of generating a molecular fingerprint of beverages, such as wine and beer, without opening the bottle.